EU FP7-Analysis of the TRPV2 calcium channel in inflammation

Technical abstract
Many diseases are thought to arise from defective 'signal transduction', the internal chemical language that cells use to monitor their surroundings and talk to other cells. Calcium ions are an important and widespread component of this chemical language used by animal and human cells. The TRP family of ion channels mediate calcium influx in eukaryotic cells. The aim of this work is to define the role of TRPV2, a member of the TRP family, in different types of white blood cell.